Quantum Computing with Silicon Spin Qubits

This project deals with spin qubits fabricated on silicon quantum dots for use in quantum computation. While this is a very promising field, work is still required in optimising the readout and thus reducing the charge noise of combined arrays of many qubits using frequency multiplexing. The goal of the project is to achieve consistent readout and manipulation of many qubit systems